AdS/CFT at the quantum level

The aim of this project is to develop the AdS/CFT duality at the quantum level.
In particular we aim to develop methods to renormalize and compute loops of gravitons
and other tensorial fields and connect the results to that of the dual CFT at subleading
orders in the 1/N expansion. We plan to obtain these results both in position and momentum space
and make contact with CFT bootstrap methods.